Frankenstack

The project seeks to assess the feasibility of re-using electrolyser stack components. This could have a significant cost reduction for electrolyser maintenance costs and open up new lease based business models for new business. With the roll out of Hydrogen Refuelling Stations (HRS) and Power to Gas (P2G) systems across the globe, the market for hydrogen production is set to grow exponentially over the next 20 years. However, the costs of producing and maintaining an electrolyser still limit the commercial viability of widespread uptake of the technology. The project seeks to address the business case associated with buying and maintaining an electrolyser, the current business assumption is that the “heart” of the electrolyser, the stacks, will have an efficient lifetime after which stacks would be replaced. We will assess a plant that has been in the field in operation with a customer to test the feasibility of refurbishing and reusing stack components